The role of rhizosphere and endophyte microbiome in susceptibility to strawberry crown rot - Phytophthora cactorum

Control of soilborne diseases have so far relied on the use of chemical soil fumigants which have extremely harmful consequences for soil health and have thus been banned in many countries worldwide. The lack of control measures in strawberry production have pushed UK growers into soilless system, growing plants in clean coconut fibre substrate. Even in clean soilless systems pathogens such as oomycete Phytophthora cactorum can cause severe impact. It can spread with mobile zoospores and can reduce fruit quality, yield and in severe cases kill up to 30% of plants. There are however often seemingly asymptomatic plants neighbouring dead plants in the same plot and some cultivars seem to be more tolerant than others. We hypothesise that strawberry associated microbes are at least partially responsible for increased tolerance/resistance to P. cactorum.

The work will be divided into three parts:
First, we will use taxonomic and functional profiling of microbiome associated with symptomatic and asymptomatic plants. Amplicon sequencing and isotope community profiling using 13C-labeled CO2 will be used to highlight potential microbes associated with increased tolerance or susceptibility to crown rot that are directly supported by the plant.
In the second part will use microbial isolation and community profiling to investigate if variability in P. cactorum susceptibility between strawberry cultivars is partially due to beneficial and biocontrol microbes associated with less susceptible cultivars.
In the third part we will attempt to isolate the microbes highlighted in WP1/2 and test their biocontrol, plant growth promoting, and plant defence inducing properties to pave the way towards new microbiome based disease control.

The project will explore the role of beneficial and biocontrol microbes and contribute to fundamental understanding of pathogen-plant-microbiome interactions. It has also the potential to provide novel disease control products and strategies.